Terahertz system for automotive paint measurement - manufacturing readiness

New paint production processes in the automotive industry have the potential to be much more cost and materials efficient but require higher levels of process monitoring than are currently available. With its terahertz technology, TeraView Ltd has developed a Technology Demonstrator to rapidly measure simultaneously several coating layers in a non-contact manner. The prototype has been successfully trialled in car plants in the UK and USA. In this proposed project we will take the device from Manufacturing Readiness Level (MRL) 4 to MRL 6. Several car manufacturers have expressed interest in applying this technology to assist in monitoring and control of the painting process. The project represents a sizeable business opportunity and, in using terahertz, introduces a new sensor technology to the automotive industry.